Moving with the times: mobility and diet of people and animals in prehistoric Lincolnshire

The prehistoric sites of Lincolnshire were last surveyed in a monograph by May (1976). While a new
overview is in preparation (Chowne, forthcoming) faunal remains from these sites have received little
analysis or synthesis. As a result, the region is lacking important bio-cultural information that can be
obtained through the study of human-animal relationships (Sykes 2014). My PhD research will fill this
knowledge gap. It will integrate zooarchaeology, stable isotope analysis and database modelling to
generate a new understanding of how the prehistoric communities of Lincolnshire behaved and
developed from the Neolithic to the end of the Iron Age.
My MSc in Archaeological Research (Distinction) has given me full training in the methods and theory
of animal bones analysis. I have remained a member of the Zooarchaeology Lab group since my
graduation. This proposal meshes with the Lab's current research focus - Lincolnshire is being used
as a 'timecore' for three of its AHRC funded projects examining isotope data over the longue durée. All
my isotope analysis and database work will be undertaken in collaboration with the NERC Isotope
Geosciences Laboratory (NIGL), where I was trained in isotope analysis as part of my MSc. I conducted
independent isotope research at NIGL for my dissertation, the results from which have been published
in two articles (Miller et al. 2016; Osborne, forthcoming). My extensive professional IT experience has
equipped me with all the necessary database development skills.
I have already contacted Lincolnshire Heritage Service and other institutions to gain access to archived
zooarchaeology collections as well as material from Neolithic funerary monuments on the Wolds
(University of York) and from the Lincolnshire Long Barrows Assessment Project (Historic England).
Imminent development work for the Lincoln Eastern Bypass is expected to require excavation of
prehistoric sites in its path that may provide additional faunal material.